University of the West of England Bristol and Denby Holdings Limited

To apply pioneering academic research to underglazed tissue printing production to embed an innovative process combining digital technology and traditional craft skills.